University of Leeds And Millers Oils Limited

To develop the scientific knowledge underpinning the performance of low friction lubricants and to use this to develop innovative, market leading products.